Atomic Radio-Frequency (RF) Front-end at Telecom wavelengths

Quantum technologies use quantum nature of matter. Particularly, it uses superposition and entanglement as the defining features for quantum advantage over conventional technologies. This project will use atoms for exploiting the above concepts for quantum sensing and timing applications.